RELAY connect

RELAY connect is a mobile workforce management system that maps operators and work sites using digital location services. RELAY connect provides a forced workflow process powered by App based handheld technologies. This workflow creates accountability across the service delivery of highly compliance based industries where critical qualitative and H&S concerns are paramount. RELAY connect allows all actions to be monitored and approved in real time both on site and remotely.